Nonlinear Dynamics of Neural Circuits

This research will focus on probing experimentally the chaotic dynamics of networks of competing neurons and on programming the adaptation of their voltage oscillations to time dependent stimuli. This study will find important applications in the development of solid state central pattern generators (CPGs) for bioelectronic medicine.
CPGs are small networks of neurons which make use of intrinsic bursting patterns to produce rhythmic patterned outputs without rhythmic sensory or central input. Locomotion, heart beating and respiration are among the biological functions for which CPGs are responsible. The realisation of artificial CPGs would therefore provide the technology for modulating rhythms in the body which have been lost due to illness. A goal of this research will be the replication in artificial hardware of the respiratory CPG, which produces rhythmic drive for motoneurons controlling respiratory muscles. The firing patterns are locked to different phases of the respiratory cycle, and are responsible for respiratory sinus arrhythmia, a form of heart rate variability, which is lost in cases of heart failure and theorised to optimize efficiency of gas exchange during respiration.
Bursting polyrhythms of CPG networks will be identified, and their respective bifurcations explored with variable synaptic conductances and network size. Nonlinear optimization will be utilized to construct complex models of specialized neuron types in order to explore the characteristic dynamics of unique neural networks.